WADER Water Advisory Demand Evaluation & Resource Toolkit

WADER is a study to determine whether Computational Intelligence can be used to analyse a mix of data inputs to produce credible predictions for clean water demand and foul water outputs in urban areas. The data input inputs will come from a variety of sources and will deliver predictions of population density and activity over 8 hours, thus providing data to the water supply services on the future demand of fresh water supplies, and the subsequent load on the waste water and sewerage systems.